Importing a Small Chinese Launcher to Operate from the UK

Innovate UK will support Commercial Space Technologies Ltd. (CST) in opening negotiations with the Chinese

company LandSpace for the importation and UK operation of their small-satellite launch vehicle LS-1, which is

in the final stages of development.

CST has brokered launches for over 25 years to help small-satellite companies, both UK based and

international, gain access to space. This market is now growing and demanding dedicated launch services. A

new global space race has thus begun for the first cost-effective, commercially-operating small launcher.

By modifying the LS-1 with help from domestic technology firms, CST is aiming for a tailored, fast-turnaround

solution to jump the UK ahead of the competition and gain first access to this newly emerging market.